University of Central Lancashire and Heyside Plastics Limited KTP 24_25 R3

To provide technological, manufacturing and materials knowledge and capability to develop new products from recycled plastic waste streams. The KTP will support the company in all stages of the recycling pipeline from sourcing materials to manufactured goods quality and partnerships to implement circular recycling programmes.